Dynamic Stereochemistry in the Enantioselective Synthesis of C-N Atropisomers

Atropsiomers are molecules that are inherently chiral due to restricted rotation around a single bond. They are of significant interest because of their applications in catalysis, medicine, and materials science. Within the pharmaceutical industry the majority of biologically active atropisomers traditionally feature a hindered C-C bonds however, C-N atropisomers have recently emerged as important structural motifs in drug development. Notably, compounds such as AMG-8379 and sotorasib, approved in 2022 for the treatment of lung cancer, highlight this growing trend. As demand for enantiopure C-N atropisomers increases, there is a pressing need to develop more efficient and selective synthetic pathways to gain access to these compounds. Thus far, the asymmetric synthesis of C-N atropisomers is challenging and most methods have a limited substrate scope. Chiral resolution remains the method of choice to obtain a single enantiomer for screening or clinical trials with the major drawback of being wasteful and a maximum yield of 50 percent. However, since atropisomers may racemise by bond rotation under certain conditions, their dynamic stereochemistry offers opportunities for dynamic kinetic resolution or cyclic deracemization. The aim of this project will be to discover efficient ways to synthesise enantiopure C-N atropisomers via those two methods using enzymes. We will utilize oxidoreductases and combine enzymatic and chemical redox reactions for cyclic deracemizations. Synthetic routes to gain access to the starting atropoisomer will be explored for different substitution patterns. The first stage of the project will focus on atropisomers containing a N-aryl pyridones and later stages of the project will broaden the methods to new classes of C-N atropisomers.